WakeBlaster - faster than real-time wind farm flow simulation for optimised operational control

Almost all offshore and most onshore wind turbines are sited in wind farms where curtailments and wake

losses can be quite substantial. This feasibility project explores the creation of a technology base that enables

operators to increase the joint operational efficiency of wind turbines sited in wind farms. The envisaged

WakeBlaster technology delivers cost effective, faster than real-time, yet accurate modelling of even very large

wind farms. Control strategies based on WakeBlaster will lead to more efficient wind farms, reducing both

social cost and levelised cost of electricity.